Fusion of advanced testing and machine learning methods in propulsion aerodynamics

A novel method is envisaged, whereby intake representative flow profiles will be synthetically generated by combinations of simpler flows. The first focus of this research is on the methods and characteristics of generating bespoke distortion patterns. The target flow profiles will be determined using previous knowledge from experimentally determined flow characteristics within engine intakes. A methodological approach to reproduce these via arrays of vortex generators (VGs) will then be developed via appropriately trained Artificial Intelligence (AI) models. Within this context, this research will investigate if AI can be deployed to design or recommend VG array to produce prescribed patterns. This is a major change in the design process relative to the current state-of-the-art. The outcomes of the AI-generated flow profiles will finally be experimentally validated via stereo Particle Image Velocimetry methods in one of the existing test rigs within the Centre.